Webs of Interacting Paths

Stochastic processes are used throughout mathematical modelling in a vast array of applications, both in their own right and as the building blocks for more sophisticated systems in which many elements interact. To give an intuition that is easily visualized, a single stochastic process is often described as a small particle that makes random movements within some space. The path traced out is, formally, the stochastic process.
The project focuses on systems that are naturally viewed not just as a single path, but as an infinite random set of paths. Typically such models involve many different particles moving around in space, each creating a path, whilst interacting with one another. For example, particles that meet each other might coalesce together, or a particle might branch (i.e. split) into two, or perhaps jump across space or disappear entirely.
A key topic of interest in such a model is to determine what behaviour emerges over large spatial and large time scales. Such behaviour can often be characterized by rescaling both space and time (and perhaps other parameters too) and showing that the rescaled system approximates some known ‘limit’ object.
The Brownian web was the first example of a model represented as an infinite set of random paths. This representation proved key to establishing that the Brownian web could describe the long-term large-scale behaviour of a wide variety of models with diverse applications – from population genetics, aggregation and interface growth, drainage networks and traffic analysis, as well as models of interest within abstract probability theory. In one sense these connections are a great success: a wide range of models are now known to share a key common feature. In another sense, it carries a visible limitation: both the applications and the theory that has developed have so far focused almost exclusively on just one limit object i.e. on just one possible type of large-scale behaviour of random infinite sets of paths.
The project will provide natural examples of webs, in analogy to the Brownian web, but without a prescribed behaviour for the particle motions. It will provide robust conditions for rescaling models to such webs, thereby allowing connections to be made between far wider classes of physical systems.